QRShield: A Multimodal AI Framework to protect users from fake QR code-based scams

QR codes are now a routine part of everyday life in the UK, used for payments, parking, restaurant menus, ticketing, and information sharing. Adoption is growing rapidly, with a projected compound annual growth rate of 19.9% between 2025 and 2033 and expected revenues reaching £2.83 billion by 2033\. However, this widespread use has created an attractive and increasingly exploited attack surface for cybercriminals. Fraudsters frequently replace legitimate QR codes with malicious ones or distribute fake codes through phishing campaigns, directing users to fraudulent websites or triggering harmful actions after scanning.

The UK's National Cyber Security Centre has highlighted that while smartphone QR scanners are convenient and widely recommended, they typically lack built-in threat detection or meaningful safety checks. As a result, users are often taken directly to a destination without any indication of risk. Data from Action Fraud shows a sharp increase in QR-related incidents, with over 1,300 reports in the past year alone and estimated financial losses of up to £3.5 million. Common attack locations include parking meters, restaurant tables, public posters, EV charging stations, and unsolicited messages, where users are unlikely to suspect malicious intent.

Despite the scale of the problem, there is currently no AI-based security solution that operates directly at the point of QR code scanning. Existing defences tend to rely on users recognising suspicious links themselves or on network-level protections that activate only after damage may already be done. This gap leaves individuals, particularly less technically confident users, exposed to avoidable harm.

This project addresses this need by developing an AI-based safety tool that runs as an additional security layer directly on a smartphone. The system sits between the device's QR code scanner and the final destination, analysing the QR code before and during interaction. Using a lightweight, on-device multimodal AI model, the tool examines the visual characteristics of the QR code, the type of content it links to, and the behaviour that follows scanning. By fusing these signals, the system provides users with a clear risk score and timely warnings, enabling informed decisions and reducing exposure to malicious or fraudulent QR codes.